Fast Drying Technology

This project will develop a ground breaking technology that reduces the drying time of cotton.
Cotton is a highly desirable fabric. However, due to its high water absorbent properties and
slow drying time, cotton takes a significant amount of time to dry in tumble dryers, costing
consumers energy and money.
The majority of clothing used in sportswear is made from synthetic fibres as they dry 50%
faster than cotton. Even though many people do prefer to wear cotton, it is not ideal in
circumstances where the user produces excess sweat. Its slow drying time makes the fabrics
heavy, uncomfortable & saturated, subsequently reducing the ability for the skin to cool.
This fast-drying technology will take two forms. The first is a chemical finish, applied to
cotton fabrics in one process, which speeds up the drying time by 30-40% and is durable for
30-50 washes. It will be cheap, ecologically friendly, and easy to apply on all cotton products
including clothing, bedding and towelling.
We will also develop a fabric conditioner, for home washing machines, that reduces the
drying time of cotton before entering the tumble dryer.
We will license the technology to major brands, manufacturers and distributors in both
sectors.